Sustainability School

Action Sustainability helps the construction and built environment sector to hit its ambitious carbon reduction targets, through upskilling of craftsmen, construction workers and middle management. We propose to expand our activities into online training & teaching methods, so that we can reach a wider audience and offer our beneficiaries better flexibility. Successful delivery of this project will support deeper emission cuts in the built environment sector, contributing heavily to the UK's target overall.